The University of Birmingham And Cobra Biologics Limited

To develop innovative screening procedures and high productivity expression and fermentation processes for the production of novel therapeutics proteins in microbial systems.